Rapid, in-situ measurement of antibiotic residues in animal tissue

There is a growing demand for reduced veterinary administration of antibiotics, as it is associated with the emergent problem of antibiotic resistance of bacteria which are harmful to human health. MIATech is currently developing the first field-based screening test instrument, to be used with test kits, for antibiotic residues in animal tissue. The proposal seeks funding to contract expertise to support the design and fabrication of the test kits in order to optimise the performance and limited cost.